The University of Hull and Techbuyer Limited KTP 22_23 R3

To offer an innovative software-supported service to new markets and existing clients so they can monitor and diagnose issues at an early stage on their electronic devices, facilitating data-driven decision-making.